Personalised care through technology - augmenting social care delivery with wearables

UK digital social care startup Birdie is partnering with French remote monitoring company Co-Assist to use technology to make domiciliary care more comprehensive and personalised.

During the collaboration, Co-Assist's wearable trackers will sense activity levels, location, need for assistance and falls among service users. This data will be fully integrated into Birdie's social care management platform so that care managers are able to see abnormalities as and when they occur, and respond quickly to their customers' needs.

Throughout a two year development project, Birdie and Co-Assist will work towards adapting the existing technology to perform even more sophisticated, world-first functionality, achieving cutting-edge innovation that will prove vital in the mission to keep elderly people happier, healthier and at home for longer.